Hercules: a hero for all ages

The ancient Greek hero Herakles, better known by his Roman name 'Hercules', survived beyond the end of antiquity to become a ubiquitous presence in western culture through the Middle Ages, the Renaissance and onwards, right up to the present day. An overview of the hero's post-classical afterlife is provided in the final chapter of the applicant's monograph 'Herakles' (London 2012), but a fuller understanding requires the input of scholars from a wide range of disciplinary backgrounds, with specialisms in the many periods, countries and media concerned. Just such a group of scholars came together for the international conference, 'Hercules: a Hero for All Ages' (Leeds, June 2013), as well as several contemporary writers/artists talking about their Hercules-themed work (for full details, see http://www.leeds.ac.uk/arts/homepage/400/hercules_conference_2013).

Following on from the conference, the proposed network will develop a series of four volumes for Brill's series Metaforms: Studies in the Reception of Classical Antiquity. Each volume will treat a particular period and aspect of Herculean reception, taking a selection of papers from the original conference as a starting point, but revising and adding papers via correspondence, a series of meetings between the international team of editors, and a colloquium (Leeds 2017).

1. 'Herakles Inside and Outside the Church: from the first Christian Apologists to the end of the Quattrocento' will consider Herakles-Hercules' adoption inside and outside the early Church as an allegorical figure, effectively mediating between paganism and the new religion, and later Christian appropriations of this figure.

2. 'The Exemplary Hercules' will focus on the period from the Renaissance to the Enlightenment and beyond, examining the hero as the incarnation of virtue in a wide range of literature and art, and in political as well as moralising contexts.

3. 'Hercules Performed' will explore Hercules' development in works written for performance, encompassing new works as well as re-workings of ancient tragedy and comedy, opera as well as stage plays, and other media such as radio.

4. 'The Modern Hercules' will cover Hercules' appearances in various media from the nineteenth century to the present day, including consideration of contemporary art, children's literature, cartoons, film, video-games, political and commercial discourses.

In addition to these academic publications, the project will develop its website (http://www.leeds.ac.uk/arts/homepage/401/hercules_project) to include accessible summaries of its research and a variety of open-access resources, such as podcasts and vidcasts of talks highlighting the links between the ancient hero and Hercules in modern popular culture. It is also associated with two activities aimed at public audiences:

i) 'The Labours of Herakles' exhibition: this is based on the work of contemporary New Zealand artist Marian Maguire ((http://www.marianmaguire.com/), which superimposes an ancient Greek image of Herakles onto nineteenth-century New Zealand landscapes, wittily casting the hero as a European Pioneer. Previously exhibited in New Zealand, since January 2015 the series has been on tour in the UK, Germany and Belgium.

ii) A new Hercules-themed oratorio, commissioned by Todmorden Choral Society, West Yorkshire, from local composer Tim Benjamin (http://timbenjamin.com/). This is to be premiered in April 2017 by the amateur choir and members of Todmorden Orchestra, alongside a number of professional soloists and an actor-narrator, with further performances later in the year.

Potential impact
In addition to the academic beneficiaries, several other groups will benefit from this research, either directly or indirectly via the project's associated public engagement activities:

1. Impact of the volumes in Higher Education:

The four volumes will be marketed as suitable for the increasing number of university courses in the UK, USA and elsewhere on Classical reception and on Classical mythology. Individual papers will also be suitable for undergraduate reading-lists in other disciplines (as detailed under Academic beneficiaries). The measures taken to ensure the volumes' accessibility to researchers from a variety of disciplines will facilitate their use by undergraduate students, for whom they will provide a way into research in disciplines other than their own. The extent of this impact may not be apparent for some time, but the applicant will conduct regular surveys to track usage of the volumes in HE.

2. Impact of the website:

The website (http://www.leeds.ac.uk/arts/homepage/401/hercules_project) will present the project in an accessible way, including summaries of its research and materials pitched for a general audience. It will be promoted by means of regular postings to the JISC list 'Hercules: a Hero for All Ages' (https://www.jiscmail.ac.uk/cgi-bin/webadmin?A0=HERCULES) and social media, alerting subscribers/followers to news items and the addition of resources. Usage statistics will provide one measure of interest in the project, while a Comments facility will be used to elicit qualitative, discursive feedback from users.

3. Impact of the 'Labours of Herakles' touring exhibition:

While some legs of the tour pre-date the current project, (measurement of) the impact on the venues concerned is ongoing. The exhibition is innovative in its combining of contemporary artworks with antiquities and other artefacts from each host's regular collection. Measures of its impact on the venues concerned will include feedback from both museum professionals and visitors, and the extent to which it influences the institution's future public engagement practice. There has also been impact on the artist herself, in terms of exposure and recognition of her work in Europe, which can to some extent be measured in financial terms.

4. Impact of the oratorio:

The oratorio is both an example of the impact of the applicant's previous work and a conduit for dissemination of the ongoing research of the project:

i) On the composer: Stafford's monograph 'Herakles' influenced the composer in his original choice of subject, and the final chapter in particular has been a point of reference in the early stages of development of a work which will use 'found' text to tell the story of the hero across the ages. Later stages of the libretto's development will be informed by the research of the proposed network, mediated by collaboration with the applicant.

ii) On the performers: the majority of the performers are likely to engage directly with the research only via an introductory session provided by the applicant on the background to the work. However, resources will be made available to any who wish to pursue the research in more detail, and all will be influenced by their experience of participating in the work itself. Corroboration of the impact will be sought from both amateur and professional performers via a questionnaire and via oral testimony.

iii) On the eventual audiences: the audience at the premiere and later performances will be asked to complete a short questionnaire, including questions designed to elicit answers on how their understanding of classical myth has changed as a result of attending.